Children in the afterlife: the mummification and funerary treatment of non-adults in ancient Egypt.

Mummification encompassed a range of approaches that evolved over thousands of years and were used by the ancient Egyptians to preserve bodies for the afterlife. Most mummified remains recovered from Pharaonic Egypt (c. 3000-332 BC) are those of elite adults. Egypt's integration into the Roman Empire (30 BC-AD 395) seems to have marked a shift in mortuary traditions, with a greater number of child mummies recovered throughout the country. The paucity of mummified children from the Pharaonic period, despite high child mortality rates, is often attributed to the costs of this practice. The simple burials associated with children are often seen as a testament to the fact that they were considered to be at the edge of society. The societal changes and foreign influences seen in Egypt during the Roman period appear to have led to a change in this attitude, but despite this shift in the status of children in the afterlife, little is known about how children were thought to exist after death. The majority of child mummies preserved until today, date to the Roman Period, with fewer recovered from the Pharaonic period. Above all, our uncertainty about the funerary status of children and their position in Egyptian society over time stems from limited research on the child mummies themselves, and a lack of a comprehensive comparative dataset.

This project draws together existing written and historical evidence for mummification techniques over time, combined with direct analysis of c. 50 child mummies held at the British Museum using Computerised Tomography (CT) scanning. With few non-adult mummies systematically analysed to date, this research aims to provide direct evidence on how mummified children were prepared for their journey into the afterlife. In order to contextualise the findings, augment the data available, and contrast the embalming of children to that of adults, the mummies will be compared with non-adult skeletal and mummified individuals discussed in the literature, as well as with CT-scans of adults and non-adults held elsewhere. This project will establish, where possible, the age-at-death, sex, and state of health of these children, as well as study the complex funerary procedures used to preserve and ritually prepare their remains for their journey into the afterlife. This includes the placement of artefacts, such as amulets, aimed at protecting the child for eternity. The results will be used to contrast and compare the funerary treatment of younger and older children, teenagers and adults from a range of periods and geographical locations, to explore possible differences in embalming at different points of the Egyptian life course. Only then can we hope to understand the reasoning behind an apparent shift in the mummification of children over time.